QUIQ: Quantum information processed at attosecond timescale in double quantum-dot qubits

In the realm of quantum information technology (QIT), scalable qubit platforms with long coherence times and high-fidelity gates are
essential for achieving quantum computational power. The project 'QUIQ' aims to explore the potential of double quantum dot
(DQD) qubits controlled at attosecond timescales by combining QD quantum information process modeling expertise with the
attosecond physics expertise of the attosecond quantum physics group at King's College London (KCL). By operating DQD qubits at
attosecond timescales, we can significantly reduce processing time and enhance performance in ultrafast QIT. The project focuses on
studying the coherence of DQD qubits through the implementation of Rabi oscillations triggered by ultrafast laser fields. We aim to
realize atto-qgates, representing the first attosecond quantum gates. The achievement of basic atto-qgates, including Pauli X, Y, Z,
and Hadamard gates, will provide a crucial stepping stone towards future attosecond quantum operations on DQD qubits.
Furthermore, we will investigate quantum circuit design and develop quantum error correction techniques to minimize errors in the
DQD qubit platform. The project combines theoretical investigations with the experimental capabilities of the KCL host group to
optimize system parameters, improve coherence times, and enhance control over the proposed DQD qubit platform. Additionally, we
will investigate quantum resources, such as entanglement and discord-like correlations, in bipartite DQD qubits. By proposing the use
of the quantum path interferometric technique based on High Harmonic Generation (HHG) for atto-qgate readout, this project
bridges the fields of attosecond physics and quantum technology, enabling significant advancements in attosecond quantum
information processing.